An Analytical SPECT Image Reconstruction

Imaging techniques play a crucial role in modern medicine. For example, the combination of CT and
of a new technique called PET is capable of locating very small tumours which are invisible by CT
alone. An other modern imaging technique called SPECT plays an important role in Cardiology.
This proposal aims at improving the quality of images obtained via SPECT.

Technical abstract
Iterative image reconstruction methods, based mainly on the Maximum Likehood Expectation Maximization (MLEM) algorithm, are gradually replacing the analytical Filtered Back Projection (FBP)
algorithm. The main advantage of MLEM is that it takes into account the effect of attenuation.
Recently, a new analytical algorithm has been derived, called Inverse Attenuated Radon Transform
(IART), which also incorporates the effect of attenuation. However, IART so far has not found
clinical applications, because it is badly affected by noise and also does not model the collimator
response. Recently, we have solved the latter problem. Our goal in this proposal is to solve the first
problem by using an L1-denoising technique and then to compare our new algorithm with the FBP
and MLEM algorithms.